Secure Workplace Resource Booking System

Smartway2 is developing a world leading highly secure Resource Scheduling software solution aimed at all
industry sectors. The product will be designed to operate in a cloud based environment with web, tablet and smartphone
interfaces. The product will be initially launched for the SME market and further developed over time to meet the full
requirements of large multinational organisations for the booking of; Meeting Rooms, Desks, Private Offices, Parking Spaces and other specialised equipment or personnel.